Next generation microfluidic organ on chip models for pancreatic cancer

This project will involve the design, fabrication and development of 'pancreas on chip' models for assessing therapeutics for pancreatic cancer. The models will take the form of cell culture, spheroids and multi-cellular tissues inside microfluidic devices. Microfluidic devices will be optimised to provide the most suitable physical microenvironment for the tissues in terms of fluid flow and pressures. In addition, the use of fresh ex-vivo tissue from patients for rapid and multi-drug screening could also be investigated.